Treatment of Cotton to eradicate amonia odour and mouldgrowth in transit

Direct Trade Bags Co Limited www.directtradebags.co.uk - wish to carry out a feasibility study with major

cotton goods manufacturers in India to gain first hand knowledge of the issues around their manufacturing

methods especially during the monsoon season so as to prepare a detailed scope of research to eliminate

amonia odours and mould growth that occur during transit by container at sea. If this problem can be

overcome with technology developed jointly by DTB in the UK with the assistance of microbal treatment

partners, the impact on sales for Direct Trade Bags into Europe of odour and mould resistant treated cotton

bags would see £2m sales growth by 2019, and significantly reduce the current wastage on shipped bags from

12% to <2%.